bold (Bringing Out Leaders in Dementia) - An Entrepreneurial Approach

About 50 million people worldwide are living with a dementia. We all live with dementia in one way or another, whether we have a diagnosis or care for, work with, support or live alongside people in our own communities. Dementia can have a significant negative impact on the lives of people living with the disease such as social isolation and a lack of meaningful connection to the community because of stigma, a lack of understanding and awareness, and unequal community cultures. To create fairer and kinder cultures, there is a need for people who are prepared to take the lead in creating social change and communities where people living with dementia can flourish.
bold (Bringing Out Leaders in Dementia) is an already established Social Leadership project that has provided opportunities for people across Scotland living with dementia to develop their potential to flourish as leaders who create positive social change since 2019. bold has already made a significant positive impact on the lives of people living with dementia; however the project has limitations in its present form.
Our idea is to extend the reach of bold by developing an entrepreneurial business model, developing "packaged" products, such as accredited/bespoke training packages and resources that we can market and sell on an international scale. We also want to explore new opportunities to reach an intergenerational market. These ideas will help dementia be better understood across a wider demographic, stigma reduced, and people living with dementia could live flourishing lives across the globe.
Through this catalyst award we want to explore the following:

How we might develop our online social leadership programme into a stand alone teaching/training resource. This online programme is a 6 week , creative and arts based programme that helps people develop their own potential as leaders of positive change in the dementia world.
How we can develop an intergenerational programme of social leadership in dementia.
How we can increase the reach of our Mini Commission work to create a larger impact in the dementia world. At the moment those who take part in the programme have an opportunity to apply for funding and support to develop a project for people living with dementia in their own community. We want to explore whether there would be an interest in receiving mentoring and support for this type of project from those who wish to make positive change for people living with dementia in their own communities.
Whether there is a market and interest for a residential facilitator training programme for people who wish to train others who wish to support and enable people in their own communities to flourish as leaders of change for people with dementia.
Our long term vision from this work is that we will have a variety of training packages and resources that can be used to help people living with dementia live flourishing lives across the world.